A feasibility study for a custom foot orthotic kiosk

We aim to establish the feasibility of a disruptive, novel, low-cost, fully automated and compact 3D imaging and printer kiosk. It will be available in high-street retailers (e.g. pharmacists) to scan customer's feet, automatically design and then print custom orthotic insoles on demand, within 1-2 hours.

No current solution manufactures custom orthoses on the high-street at a price-point approaching non-custom insoles produced by market leaders Superfeet and Scholl (Bayer Healthcare). Most custom-made insoles cost £200-£400pp. We can achieve this competitive advantage because the kiosk will not require a trained operator to finish and package the project ( up to 60%+ of cost) and because the kiosk itself is built on previous work to automatically design and produce personalised high quality, comfortable, clinically-validated, pressure-reducing orthotics, using low-cost 3D printed materials, at a price-point comparable to off-the-shelf orthoses.